Relating fungal functional diversity to carbon-cycling in sub and maritime Antarctic soils

Technical abstract
The decomposition of organic matter is a critical process to the functioning of terrestrial ecosystems. This process is largely driven by saprotrophic (decomposer) fungi in soil and plant litter. Saprotrophic fungi therefore have pivotal roles in the release of carbon (C) from terrestrial ecosystems, in the form of CO2 (a climate-forcing gas), to the atmosphere. Currently, little is known of the specific roles of individual fungal species, i.e. functional diversity, in the degradation of particular C components in the sub- and Maritime Antarctic. The first step in characterising functional diversity is to identify the soil C components (fractions, particle sizes and ages) with which decomposer fungi in soil are associated. Establishing baseline fungal taxonomic and functional diversity and characterizing the soil C components, central aims of this project, are fundamental to understand the impacts of environmental change on Antarctic ecosystems. Sub and Maritime Antarctic soils are being studied because soils in these regions have relatively high stocks of C due to the slow decomposition of organic matter and the tundra vegetation present. The potential temperature responses of these soils and the C fractions they contain are also important to understand because the terrestrial Maritime Antarctic has been warming rapidly. The temperature sensitivity of young and older C fractions in releasing CO2 to the atmosphere is much debated, particularly for peatlands and permafrost soils, such as those that occur in the sub- and Maritime Antarctic. We will determine the associations of specific fungal taxa with specific organic fractions in the field at three sites in the sub- and Maritime Antarctic, and characterise by age and organic geochemistry, the C components of these fractions. In the laboratory, the specific C fractions mineralised by key species of fungi will be determined, together with responses to temperature increases and freeze-thaw cycles.